Host acute stress responses and the regulation of C. jejuni virulence in the avian gut

Technical abstract
The most important food-associated bacterium, which infects humans, is Campylobacter, which is naturally present in large numbers of raw poultry products. Eliminating Campylobacter from chickens would have a significant impact on human health by preventing many thousands of cases of food poisoning each year. If control is to be achieved we need to understand how Campylobacter infects chickens, how the animal host and the pathogen interact, and the impact that modern production methods have. Environment and farming practices all influence the microbiology of the farm. Modern chicken production is highly intensive and even the presence of a visitor can cause stress to the animals. Our hypothesis is that increased levels of stress in chickens may lead to higher levels of Campylobacter in the birds and cause the bacterium to behave in a very different way from normal. The reasons may involve changes in the populations of protective bacteria in the gut, alterations in immunity, and increased pathogen fitness compromising the animal's ability to resist infection. Stressed animals release neurotransmitters throughout their body. For example, a stressed chicken being caught and transported to the slaughterhouse will have higher levels of neurotransmitters in its gut. The main neurotransmitter in this respect is noradrenaline and levels of this can increase rapidly during stress. Noradrenaline will affect the animal by altering the permeability of the gut cells and by changing fluid balance, but it will also change the nature and behaviour of pathogenic bacteria in the gut. The purpose of this work is to understand the effects of noradrenaline on Campylobacter, particularly on how the bacterium acquires iron, interacts with animal tissues, and how this affects the expression of genes important for infection. A better understanding of the interaction between Campylobacter and the stressed host could eventually enhance animal welfare and improve food safety.